EnergyDeck - 1st round

EnergyDeck is a new type of energy and resource management tool, providing organisations with the ability to track and manage all their consumption data in a single online platform. Users can conduct analyses and benchmarks to identify savings opportunities, and gain additional insights by leveraging the community.In addition, EnergyDeck makes it easy to learn about resource savings measures and track implementation. All measures submitted by users in their own account are anonymised and made available to everyone using the platform in order to enable sharing of best practices at scale.